Extreme Events in Lake Ecosystems

Freshwater is one of our most valuable resources, providing water for drinking, agriculture, and inland fisheries, as well as supporting important biodiversity. Lakes contain approximately 87% of the liquid surface freshwater on earth, yet the quantity is limited and the quality under pressure from anthropogenic activities, exacerbated by climate change. Some of the most pervasive and concerning consequences of climate change on lakes are the direct and indirect effects of rising lake temperature, which has been reported in recent years as a result of global warming. Parallel to the increase in global air temperatures, studies have also shown an increase in the frequency and severity of extreme events, such as heatwaves, with climate models indicating that they will become more frequent and severe during the 21st century. Studies have also shown the occurrence of heatwaves in the oceans, and these have been demonstrated to have negative impacts on marine ecosystems worldwide (e.g., leading to mass coral bleaching). In comparison, we know very little about how thermal extremes in lakes unfold in time and what the associated impacts are. Understanding the occurrence of thermal extremes in lakes, introduced in this fellowship as 'lake heatwaves', is very important as aquatic ecosystems are strongly impacted by temperature extremes. The damage to lake ecosystems will first likely arise from lake temperatures that are either more extreme, more frequent, or more long-lived (e.g., the thermal tolerance limit of some species being exceeded for a critical duration). Previous studies have even demonstrated that atmospheric heatwaves can result in the development of harmful cyanobacterial blooms in lakes, which rank among some of the main causes of poor water quality issues, and are a serious health threat for cattle, pets, and humans. However, the influence of climate change on lake thermal extremes worldwide has not yet been studied.

During this fellowship, I will establish a novel and necessary sub-discipline of lake research, which explores the occurrence and consequences of lake heatwaves, defined for the first time in this project as prolonged periods of anomalously high lake surface temperatures. In this fellowship, I will use globally unique satellite-derived lake surface water temperature data from approximately 1000 lakes from 1991-present to investigate lake heatwaves worldwide. Numerical lake models, driven by state-of-the-art climate model projections from 1861-2099 under three emissions scenarios (low, medium, high), will also be used to investigate how lake heatwaves have changed over the past century and how they will respond to projected future climatic variations. The global drivers of lake heatwaves will also be investigated, including a detailed analysis of the influence of over-lake meteorology, local factors such as lake depth and surface area, as well as the influence of lake ice-cover and water level, both of which are changing rapidly in our warming world. Finally, I will investigate the ecological consequences of lake heatwaves, including a detailed analysis of the influence of lake thermal extremes on the occurrence and severity of algal blooms in lakes and an increase in mass fish die-offs, which have large implications for the ecosystem services and habitat resources upon which many species, including humans, depend.

Potential impact
There is intense interest in the influence of climate change, as well as the projected increase in the occurrence of extreme events, on freshwater ecosystems. During this fellowship, I will seek to address the big picture of lake thermal extremes, termed lake heatwaves, including their global drivers and the knock-on effect of these extremes on freshwater bodies, including the increased occurrence of toxic algal blooms and mass mortality events (e.g., fish kills). Understanding the occurrence and consequences of thermal extremes in lakes is important because of the negative effects they can have on the ecosystem services that lakes provide, such as the provision of safe water for drinking, recreational use, and economic benefits such as fisheries and tourism. The proposed research will have an influence on (i) statutory bodies, for whom understanding, predicting and mitigating the influence of extremes in lakes is an essential remit; (ii) various public groups, including individuals who use lakes recreationally; and (iii) water supply companies, who must provide clean drinking water to residential, commercial, and industrial sectors.

Statutory bodies, such as Natural Resources Wales, Snowdonia National Park Authority, and Natural England, have requirements to ensure safe surface waters and to achieve good ecological status under the requirements of both national and international directives and regulations, such as the EU Water Framework Directive. By providing information on projected lake heatwaves, this fellowship will provide these statutory bodies with new predictive capabilities which will assist in prioritising regions for attention and developing new mitigation strategies. Specifically, the statutory bodies would be able to decide on appropriate mitigation strategies to reduce the adverse effects of lake heatwaves. As an example, they could introduce artificial mixing in their lakes, which would reduce lake surface temperature and, in turn, reduce the severity of algal blooms and avoid potential fish die-off events. The public groups who use lakes recreationally, such as for swimming and fishing, are affected by the decisions made by those who manage them. By improving planning and mitigation strategies for lake thermal extremes, there is a knock-on effect for these users. Public groups who use lakes recreationally are an important part of local economies and, in many areas, forms the basis of the tourism industry. Algal blooms and fish die-offs can render a lake unsuitable for these recreational activities which then has a detrimental influence on businesses that cater to them, with a knock-on effect on others. For example, algal blooms on Lake Erie were estimated recently to have cost the Canadian economy $5.3 billion over 30 years, including an annual loss of $110 million to the tourism sector.

Water supply companies (e.g., Thames Water) provide drinking water to a number of sectors. Algal blooms threaten the quality of water and, in turn, are a cause for concern to the industry. As water supply companies are required to guarantee the production of safe drinking water irrespective of water quality, treatment plants often use a permanent high dosage of water treatment chemicals. This essentially safeguards the potential influence of algal blooms on water quality. Anticipating algal blooms, as a result of lake heatwaves, is therefore a great benefit to water supply companies. With reliable long-term projections, the dosage of chemical used to treat water can be adapted, and the operation costs can be reduced. Also, reliable projections can be used to inform water managers of severe water quality conditions, for which they could initiate water quality treatments in advance. The algal bloom projections provided by this fellowship can therefore allow for possibilities of adaptive water management, by providing information that could help managers identify potential water quality issues.